Steam Hydrolysis for Sheep Wool Valorisation

Vector Labs is undertaking a short UK feasibility project to advance a cleaner, circular route for turning UK wool by-products into a natural protein binder for **LAMDA**, our rigid, zero-plastic wool-fibre insulation panel. The aim is to improve resource efficiency, reduce waste, and strengthen domestic supply chains while enabling recyclable, mono-material products for the built environment.

The project will generate evidence on product performance and environmental benefits, and will assess the pathway's readiness for responsible scale-up in the UK. Outcomes will inform next-stage development, including opportunities to valorise UK wool more fully and to reduce reliance on petrochemical binders in construction materials.

By elevating an abundant, under-used UK feedstock into higher-value applications, this work supports net-zero ambitions and advances resilient, low-carbon manufacturing. All activities will be carried out in the UK, with results intended for UK exploitation.